Distributed Machine Learning for Automatic Annotation and Analyses of Vast Distributed Image Archives

This PhD project is to tackle the challenge of efficiently analysing the content of vast volumes of high-resolution imagery with distributed machine learning techniques such as federated learning. The images are generated with emerging sensors and stored in locations that span the Earth. Were it possible to bring all the imagery to one central location, it would be possible to use centralised machine learning to auto-annotate the imagery and thereby generate a list of geo-temporally localised objects of each of many types (cars, trees, buildings, bridges etc). This list could then be processed in such a way that, for example, changes could be identified and/or similar objects to a query object localised. Since the images are individually large and typically also very large in number, communications bandwidth considerations mean that it is not practical to send all the imagery to one centralised location. The privacy regarding local datasets may render the transmission to a central location legally infeasible. What is needed is a mechanism whereby the (hypothetical) centralised processes can be emulated in a (real) distributed, asynchronous setting. This will require development of both the infrastructure to facilitate distributed storage and querying (via e.g., distributed spatial indexing, learning-enabled intelligent querying, etc) as well as development of distributed algorithms (via e.g., map-reduce, federated learning, etc) that can operate in such a distributed, asynchronous setting.
The project aims to create non-trivial data science and computing solutions that offer a distributed machine learning mechanism whereby the (hypothetical) centralised processes can be emulated in a (real) distributed setting. This will require development of both the infrastructure to facilitate distributed storage and querying (via e.g., distributed spatial indexing, learning-enabled intelligent querying, etc) as well as development of distributed algorithms (via e.g., map-reduce, federated learning, etc) that can operate in such a distributed, asynchronous setting.

Potential impact
This CDT's focus on using "Future Computing Systems" to move "Towards a Data-driven Future" resonates strongly with two themes of non-academic organisation. In both themes, albeit for slightly different reasons, commodity data science is insufficient and there is a hunger both for the future leaders that this CDT will produce and the high-performance solutions that the students will develop.

The first theme is associated with defence and security. In this context, operational performance is of paramount importance. Government organisations (e.g., Dstl, GCHQ and the NCA) will benefit from our graduates' ability to configure many-core hardware to maximise the ability to extract value from the available data. The CDT's projects and graduates will achieve societal impact by enabling these government organisations to better protect the world's population from threats posed by, for example, international terrorism and organised crime.

There is then a supply chain of industrial organisations that deliver to government organisations (both in the UK and overseas). These industrial organisations (e.g., Cubica, Denbridge Marine, FeatureSpace, Leonardo, MBDA, Ordnance Survey, QinetiQ, RiskAware, Sintela, THALES (Aveillant) and Vision4ce) operate in a globally competitive marketplace where operational performance is a key driver. The skilled graduates that this CDT will provide (and the projects that will comprise the students' PhDs) are critical to these organisations' ability to develop and deliver high-performance products and services. We therefore anticipate economic impact to result from this CDT.

The second theme is associated with high-value and high-volume manufacturing. In these contexts, profit margins are very sensitive to operational costs. For example, a change to the configuration of a production line for an aerosol manufactured by Unilever might "only" cut costs by 1p for each aerosol, but when multiplied by half a billion aerosols each year, the impact on profit can be significant. In this context, industry (e.g., Renishaw, Rolls Royce, Schlumberger, ShopDirect and Unilever) is therefore motivated to optimise operational costs by learning from historic data. This CDT's graduates (and their projects) will help these organisations to perform such data-driven optimisation and thereby enable the CDT to achieve further economic impact.

Other organisations (e.g., IBM) provide hardware, software and advice to those operating in these themes. The CDT's graduates will ensure these organisations can be globally competitive.

The specific organisations mentioned above are the CDT's current partners. These organisations have all agreed to co-fund studentships. That commitment indicates that, in the short term, they are likely to be the focus for the CDT's impact. However, other organisations are likely to benefit in the future. While two (Lockheed Martin and Arup) have articulated their support in letters that are attached to this proposal, we anticipate impact via a larger portfolio of organisations (e.g., via studentships but also via those organisations recruiting the CDT's graduates either immediately after the CDT or later in the students' careers). Those organisations are likely to include those inhabiting the two themes described above, but also others. For example, an entrepreneurial CDT student might identify a niche in another market sector where Distributed Algorithms can deliver substantial commercial or societal gains. Predicting where such niches might be is challenging, though it seems likely that sectors that are yet to fully embrace Data Science while also involving significant turn-over are those that will have the most to gain: we hypothesise that niches might be identified in health and actuarial science, for example.

As well as training the CDT students to be the leaders of tomorrow in Distributed Algorithms, we will also achieve impact by training the CDT's industrial supervisors.